Debates on the Holocaust and Cultures of Remembrance in Germany and Austria: The Citizens' Perspective

Context

Holocaust remembrance is at a crossroads. Only very few witnesses and survivors are still with us, and research shows that knowledge about the Holocaust is declining in Europe, especially among young people. At the same time, the way the Holocaust should be remembered has again become the subject of political and academic debates. Politicians from the far-right have become established in parliaments and question openly how important remembering and accepting their countries' historical responsibility still is nowadays. In a very different context, academic historians and journalists are debating whether and how colonial crimes of European nations should be remembered alongside the Holocaust and how central the latter must be in remembering the past, especially as societies have become more diverse. What all participants in these debates seem to agree on is that how the Holocaust is remembered has important implications for how people feel about the past and how important they think it is to take responsibility for it, but also how likely they are to hold antisemitic believes and how accepting and welcoming they are of different minority groups. In my own work, I have shown that being reminded of a country's violent past does indeed have an impact on how likely people are to vote for far-right parties. However, so far, we do not have empirical knowledge about how different narratives of the Holocaust actually influences the attitudes, preferences, and behaviours of different people in different contexts. We also do not know how remembering the Holocaust and crimes committed in colonial times together influences people's views on politics and different minority groups.

Aims

The proposed project will fill this gap in our knowledge by analysing systematically how people react when they are presented with accounts of Holocaust survivors, with statements by politicians who emphasize the importance to remember, and by those who minimize the importance of the Holocaust today. It will also explore the impact of prompting people to remember different historical wrongs together. I will look at these questions in two ways in this project. In a first step, I will conduct a large-scale online survey and experiment, in which a representative sample of respondents is divided into different groups. These groups and are then presented with different narratives or stories of Holocaust remembrance. The respondents are then asked several questions on their attitudes about the past, opinions on minority groups, how they would vote in upcoming elections, and their attitudes towards liberal democracy to see how the different narrative influence the answers they give. In a second step, I will analyse at how people themselves make sense of different narratives of past, and what their own preferences are for how the Holocaust and other violent events in the past, such as colonialism, should be remembered. In order to do so, I will carry out focus groups in western Germany, eastern Germany, and in Austria to talk to groups of people about their views. Finally, the participants will be invited to elaborate on how they themselves imagine an inclusive way to remember different violent pasts.

Overall, the project will make a valuable contribution to knowledge in academia and civic education. So far, no representative data exist regarding the implications of citizens being presented with different narratives about the Holocaust and other violent pasts in terms of the perceived importance to remember, latent antisemitism, xenophobia, vote choice (in particular with regard to far-right parties), and attitudes towards liberal democracy. This will help academics and professional working in civic education to understand why different groups of people react differently to narratives about the past. It will also help teachers and museum workers to teach young people about the past in way that resonates with them and helps them to learn from it.